Sustainability and biodiversity in Scottish tea growing: a design-led approach to automated production practices

This project will result in the first carbon-neutral Scottish tea and a framework for how ecological and sustainable farming practices can be implemented in this nascent UK industry. It will be achieved through a design-led approach to the environmental profiling of the tea growing process, implementation of an autonomous and sensor-equipped mower, and the evaluation of performance using a digital profiling platform.
There are currently around 30 tea gardens in Scotland. Islay Henderson of Glen Caladh Tea chairs a group of 13 tea growers called Tea Scotland who work together, sharing skills and knowledge around the challenges of growing and processing tea in a northern climate. As the first growers in this small industry, with no precedent to be confident of tea cultivation skills specific to the region and microclimates in Scotland, there is an opportunity to establish effective and responsible practices. To this end, research and development is critical to making a success of a circular economy model in Scottish tea growing, and to influence growers towards creating a positive industry for the environment at the outset.
Growing tea has huge potential to be a positive ecological activity. The lifespan of a tea plantation is 50-100 years which provides long habitat continuity, hosting multiple species of flora and fauna contributing to biodiversity and sustaining a healthy soil. The Glen Caladh Tea plantation can maintain and support sub-habitats, allowing for a mosaic of multiple land-covers. In an organic system, mowing is the main method of weed control and feeding the tea. In this context, it is critical during the first seven years of growing to keep weeds down and help the plants uptake the nutrients they need. This is relevant to all the main activities on the plantation once the plants are moved outside from the nursery, including composting, mulching, weed control, and feeding. We therefore propose the implementation of a smart, autonomous, electric mower that can monitor and respond to the living health of the plantation. This would provide a significant step forward in relation to the current system, which currently requires mowing multiple times throughout the season with petrol-powered equipment based solely on visual, human observation. The intelligent mower, or ‘agri-robot’, will gather data for a digital monitoring platform that uses appropriate ecological metrics (e.g. soil composition, plant growth, climate etc.) to build a data-rich overview and understanding of the tea growing process.
With the high percentage of annual rainfall and the acidic terrain in Argyll, Scotland has the potential to produce flavours that compete with the world's finest teas, due to microclimates that mimic the environmental conditions found in established tea regions in other parts of the world. However, tea plantations have up to now been reluctant to embrace organic growing techniques, and consultation has not been readily available. This project will demonstrate the feasibility and desirability of an organic, carbon-neutral process to the Scottish tea community. With the UK’s net zero and biodiversity aims in mind, this project will provide a legacy for this emerging industry in achieving and sharing innovative cultivation practices.